Experiencing Pregnancy in Georgian Britain: Representations and Realities.

This project will explore representations of pregnancy alongside the reality of the experience of pregnancy for the Georgian woman. The rationale behind this is to engage with the myriad ways in which women represented themselves throughout their pregnancies, from conception to delivery. The way in which pregnancy was understood and responded to in the period 1714-1837 underwent considerable cultural, social and medical change. This project will examine the pregnant woman's response to these wider developments in order to understand how they interpreted their own pregnancies, and the ways in which they chose to represent themselves.

Representations of pregnant women in the period often diverged. Increasing numbers of male-midwives alongside the establishment of lying-in hospitals dedicated to the care of pregnant and birthing women placed pregnancy within a decidedly medical discourse, whereas prior to this obstetric care was understood as a female enterprise. A proliferation of medical pamphlets, treatises and conduct manuals detailing how a mother should navigate her pregnancy were published in the period, creating a distinctly medical narrative in describing pregnant women and the process of pregnancy. Aside from responses to this medical narrative from female midwives such as Elizabeth Nihell, there has been little research into whether pregnant women actually engaged with this material and their response to it. As such, this project will begin by establishing the impact of changing obstetric interpretations of pregnancy on women in the period.

In contrast to medical representations of pregnant women, which often discussed the lying-in period, first-hand narratives of pregnant women provide insight into quotidian experience of pregnancy itself: its signs, symptoms, and effects. Georgian women often had several births during their fertile years, however not all of these were successful. A distinguishing factor of this thesis is its focus on responses to miscarriage, stillbirth and abortion. A key text for examining responses to miscarriage is the Countess of Strathmore's 1793 biography, titled Confessions, which directly engages with the issue and a mother's response to it. Responses to miscarriage are overlooked, owing to both the difficulty in gaining access to accurate records, as well as present-day reluctance to discuss traumatic and upsetting material. However, women's writing of the period frequently engaged with miscarriage narratives, such as Eliza Fenwick's Secresy (1795) and Amelia Opie's Adeline Mowbray (1801). These fictional narratives will also be of importance in my analysis.

Another way to access realities of the experience of pregnancy in Georgian Britain is through archival records of lying-in hospitals. These illustrate patient experience and, although institutional, personal details and reasons for attaining help prior to delivery of a child are accessible through this material, which provides mediated accounts of the women's experiences. By exploring archive resources such as the records of the Royal Maternity Charity (held at the Royal College of Obstetricians and Gynaecologists) and patient records from Queen Charlotte's Maternity Hospital (held at the London Metropolitan Archives), this project will engage with historical material that directly explores women in their approach to labour. This material primarily focuses on poor women's experience of pregnancy, however, Queen Charlotte's provided help to both married and unmarried women, unlike the British Lying-In Hospital which was operating at the same time, although only for poor married women. Other archival resources I will engage with include letters held in Birmingham, Warwick and Leicester's local archives. A range of letters written by and about pregnant women across these archives discuss their symptoms, anxieties, and pregnant peers and relations, imply